Adult Determinants of Late Life Depression, Cognitive Decline and Physical Functioning - The Whitehall II Ageing Study

The number of older adults with mental health problems, such as depression and dementia, is rapidly increasing. In 15 years time, over 4.3 million people in the UK will be affected. Together with physical limitations, this escalating burden of age-related disability will have a profound impact on the capacity for independent living, as well as major social and health care implications.

The voluminous and informative research into age-related disability has largely focused on determinants measured in old age. In order to better separate cause and effect, and to identify novel targets for intervention before the onset of age-related disability, we propose to study risk factors and functioning from mid-life to old-age in the Whitehall II (WII) cohort. WII is perfectly placed for this research as the study has collected an array of data across the adult life course on a cohort of 10,308 London-based civil servants recruited in 1985. Our proposed programme of work includes the collection of a new wave of clinical data (clinic 7) to cover the age range of 65-85 and to extend the wealth of information already available from the WII cohort.

There is a striking overlap between the risk factors for late-life depression and the decline in cognitive and physical functioning. This may be due to shared causal pathologies and/or shared lifestyle, social and behavioural factors. The proposed programme examines these issues within a single, cohesive analytic framework. The assets for discovery in WII include data on a wider range of adulthood risk factors than any other large-scale UK cohort study. These have been measured repeatedly at regular 4-5 year intervals since 1985. Another major advantage is the high-resolution measurements of depressive and anxiety symptoms, cognitive and physical functioning.

The proposal requests resources for a combination of infrastructure (core funding for data collection) and research over the period 2013-2017. Our objectives cover various domains of midlife risk and protective factors for old-age mental health and functioning. Using 30 years of prospective follow-up, we will examine the role of socioeconomic status, social engagement and cognitive reserve as contextual influences ('the causes of the causes') and quantify the importance of lifestyle factors, with attention to the role of changes in health behaviours. We hypothesise that mid-life trajectories of inflammatory, vascular, and metabolic factors will make a major contribution to later life depression, cognitive impairment, and functional health. Findings from WII will be replicated using other large-scale studies. We will then translate any observed effects into impact on the prevalence of functional limitations and disability-free life expectancy using projected risk factor distributions in the general population.

This programme will contribute to public health policy, health and social care, and will have societal impacts. With effective data-sharing policies already in place, the new data will contribute to the wider scientific community advancing gerontological, neuroscientific, medical, psychological, epidemiological and genetic research, including cross-sector collaborative ventures. Our active research collaboration with universities and research institutes in the UK and abroad enable capacity building for future researchers in the field.

Technical abstract
We propose to examine mid-life factors as determinants of key age-related conditions: late-life depression, cognitive decline and physical functioning in the Whitehall II prospective cohort study (WII) of 10,308 London-based civil servants, established in 1985. Using new data collected at a 7th clinical screening to define endpoints and 30 years of prospective follow-up, we hypothesise that mid-life trajectories of inflammatory, vascular, and metabolic factors will make major contributions to later life depression, cognitive impairment, and functional health. We will examine the role of socioeconomic status, social engagement and cognitive reserve as contextual influences ('the causes of the causes'), and quantify the importance of lifestyle factors through adulthood. Confirming generalisability in other studies, we will translate observed effects into impact on the prevalence of functional limitations and disability-free life expectancy using projected risk factor distributions in the general population. Where appropriate, we will develop multi-factorial predictive algorithms, like those previously developed for cardiovascular diseases, to facilitate early identification of adverse ageing outcomes.

The proposed clinic will include the following measures: psychiatric disorders via computerised interview (CIS-R) and symptoms scales; cognitive function via 6 tests (MMSE, memory, reasoning, fluency, vocabulary, trail making test); physical function via 5 tests (walking speed, chair rises, grip strength, finger tapping, lung function); anthropometry; blood-based measures; hair cortisol; and socioeconomic, social, psychological and behavioural factors, including 9-day accelerometer data and the facial expression recognition.
To provide complementary data, participants are linked to national health registers for surveillance of cause-specific morbidity and mortality. Findings of the programme will inform health policies at national and international levels.

Potential impact
Understanding the determinants of late life depression and decline in cognitive and physical functioning is the core focus of the proposed programme of work.While many ageing studies focus on these conditions at older ages, we will specifically examine the effects of midlife risk factors, based on repeat measurements that span from age 35 to old age.In this way we hope to identify new intervention targets to promote healthy ageing well before the underlying pathology has reached clinically manifest stages.The research findings from the Whitehall II (WII) study will feed into policy discussions and reach the general public.Below we describe how the following bodies benefit from WII research.

WHO.Gauden Galea, Director of Europe Division of Noncommunicable Diseases and Health Promotion,will receive our major research findings on the effects of behavioural lifestyle risk factors in relation to functional status and disease risk at older ages.This information benefits WHO policies on the reduction of old-age disability.We plan to communicate these findings throughout the year, with at least one annual face-to-face meeting.

European Agency for Safety and Health at Work.WII is one of the studies that has played a leading role in the IPD (Individual-participant-data meta-analysis of working populations) consortium.The results from this consortium are used to inform health policies, specifically for employee groups, including ageing employee populations, throughout Europe.Reports are sent once a year.

National Institute on Aging (NIA),NIH,USA, specifically Molly Wagster (Chief of the Behavioral and Systems Neuroscience Branch),Jonathan King (Program Director of the Division of Behavioral and Social Research) and Richard Suzman (Director of the Division of Behavioral and Social Research).WII results inform NIA decision-making on future funding and policy recommendations for early interventions in old-age cognitive decline,specifically those related to lifestyle and social circumstances.We plan to communicate our major research findings throughout the year, with one face-to-face meeting every year.

Department of Health (DH).The DH recently published their desired outcomes in the 'Public health outcomes framework',which was partially based on findings from the WII study.We will continue to provide research findings to the DH to inform their policies,especially on their core focus of (a) increased healthy life expectancy and (b) reduced differences in life expectancy and healthy life expectancy between communities.

UK Research Councils, especially MRC.Our work is consistent with the MRC research strategies on ageing research in the UK.In particular we will address the questions of how to maintain good cognitive function and mental wellbeing in later life, to promote physical health at older ages, to extend healthy working lives, and to enhance independent living in an ageing population.We will provide relevant research findings to facilitate the formation of government policy on healthy ageing.

International Association for the Study of Obesity (IASO),specifically Prof Philip James (President IASO).We will inform policy by providing findings on the relationship of adiposity (duration, severity, comorbidity) and healthy ageing.We plan to communicate our major findings throughout the year, with at least one face-to-face meeting.

National Heart Forum,specifically Paul Lincoln (Chief Executive) and Jane Landon (Policy Director).We will act as a consultant on health policies related to heart disease, vascular risk and ageing.

The ageing population as represented by our participants and the general public.We will continue to publish in the national and international media and have online accessible summaries of our research findings relating to topics of interest,e.g.old-age depression, cognitive decline and physical functioning.In these summaries we will underline factors which favour healthy ageing.